Weightless Memory

Weightless Memory, a practice-led DPhil research project will examine the evolving role of
women in the gendered politics of space travel and space related communities in the UK and
USA. An applied methodology of creative filmmaking and performative enactments in tandem
with a phenomenological approach to the history of feminist and queer moving image will
anchor the project. The research asks how the embedded corporeality of female queer bodies
as a platform of intervention can contribute to the embodiment and construction of female
empowerment as a metaphysical, theoretical, and visual site for advocacy.
Space exploration has been primarily male dominated since its inception in the late fifties, early
colonization efforts began with the first mission to the moon in 1969. The moon landing an
event prolifically documented through moving image media, to the extent it shifted the
interstitial essence of how we experience spatial phenomenon and time consciousness. A
parallel twentieth century female dominated shift began in critical and feminist theory
questioning prior historical assumptions about the construction of power, knowledge, the body,
and art. Weightless Memory will build from this momentum with a focus on queer 21st century
theorists and practitioners who have turned to the body as a site for revealing internal, cultural,
and political concerns as a visual means to invest in the gender fluidity of the body. Strategies to
facilitate trajectories of phenomena and experience to open possibilities of new forms of
embodiment will be considered as vital materiality to allow for a convergence and evaluation of
sensation, touch, viewing and feeling in the determination of embodiment or disembodiment as
gender foresight. The research will address the strength of moving image as a methodological
means to unsettle past legacies of space colonization while aiming to interact and dialog with
plans and systems of space policy currently underway evolving at a rapid pace.
Methodologically, to better understand and bind the scope of context, as researcher and
performer I will employ cinematic strategies such as narrative enactments and documentary
tropes to act as modules of phenomenology within a focused methodology of filmmaking
culminating in a feature length film. Additionally, enacting methods of creative interviews,
participatory interactive workshops, site walking, and site writing as interdisciplinary
methodologies for source analysis. Methodologically, to better understand and bind the scope
of context, as researcher and performer I will employ cinematic strategies such as narrative
enactments and documentary tropes to act as modules of phenomenology within a focused
methodology of filmmaking culminating in a feature length film. Additionally, enacting methods
of creative interviews, participatory interactive workshops, site walking, and site writing as
interdisciplinary methodologies for source analysis.
The role of artists and scholars as contributors for political and social thinking advancement is of
interest in the research, the forementioned activities function in the casting of a theoretical net
of practice and thought to focus the scope of context. My goal is to continue to invest time in
the collection of data and footage to better construct and explore how each constellation
specialties are affected or can affect gender politics in their current environments. A self-evident
narrowing of scope will occur with access to sites and a sifting processing of information for the
best yield of discovery for Weightless Memory.
The research will focus specifically on how women and queer bodies can contribute to the
validly of moving image art as a critical bracket to reframe social and political circulations of
intersectionality to reflect and engage new initiatives of inclusivity. The research will cultivate an
argument for the potential of